NEC06075 NERC Innovation - mySoil survey-grade development

Our overarching aim is to monitor soil properties and how they change, nationally and globally. This is important because soils are the major store of terrestrial carbon that buffers climate change, and management impacts soil health, e.g. acidity, structure and nutrient delivery. Landowners and policy makers need to understand if interventions to improve soils work and need tools that enable rapid data acquisition. This proposal builds on the world leading NERC mySoil digital iphone application used by more than 50,000 people globally. mySoil provides basic soil information on an iphone and allows endusers to upload data and photos through crowd sourcing, with more than 4000 records uploaded and the past few years.

In consultation with our industry partners we propose to further develop the NERC mySoil app into an industry standard, survey grade application that can collect georeferenced soil data, on and offline. Each year we fail to capture £millions of unstructured soil data which is analysed for small businesses, just 2% of which could form a substantial community resource for producing soil maps or benchmarking/comparing soil data.

We will be working with the National Trust, NRM laboratories, Agricultural Industries Confederation and EU Joint Research Centre to incorporate NERC tools into their agri-environment business or monitoring and public and business outreach. Our objectives are to expand the offline capability, and develop field protocols for collecting soil information that can inform indicators of soil change. Translation into several common European languages will ensure wide accessibility.

Initial data from our survey indicates that the agricultural, horticultural, conservation and education sectors are the greatest beneficiaries of information delivered through NERC digital platforms, both mySoil and the UK Soil Observatory. Our partners work with all these sectors and seek to have a tool that is freely available and can be used by both professionals and the general public. They will use their extensive resources to identify a range of end users for testing across business sectors and will help with translation.

The major benefits identified from our survey of current end users are, 'increasing their knowledge and awareness of soil resources' and 'improving their outputs and processes'. This proposal focuses on improving outputs and processes by helping our partners to collect data to inform them on the state and change of soils on the lands for which they have interest. The data will support the National Trusts Land Capability assessment and the JRC/Eurostat LUCAS survey (Land Use and Coverage Area frame Survey); both of these inform policy. Moreover, companies, scientists and the public benefit from data that can be incorporated into open soil mapping projects like soilGRIDS produced by the World Soil Information Centre.

Potential impact
We will change the way that soils data is collected, opening up a new avenue for soil data acquisition and developing tools for an industry standard survey tool for collecting unstructured survey data. Our vision is to both maintain and enhance our position as the world leader in community soil data acquisition platforms. We seek Impact in a number of ways:

The tools we create will transform soil data acquisition within National Trust, EU and SME's providing an industry standard for collecting georeferenced soil data. Moreover, we expect the tools to be picked up by educational organisations and R&D.

The data collected will improve the generation of digital soil maps, for example through the development of a data pipeline to the World Soil Information Centre in the Netherlands.

The data collected will enable endusers such as NT to measure the state and trend of their soils and benchmark them against other structured survey data. This will change the way that NT makes management decisions regarding soils, providing them with the evidence base to assess soil management interventions and their success.

JRC will provide NERC tools as a way of collecting soil data within structured and unstructured soil surveys across Europe. They will provide the app free of charge to the SME's contracted to collect soil information to inform EU policy.

Data on soil change derived from these surveys underpins the informing of EU policy with regard to soils. Methods and techniques used in the UK and Europe start to become adopted in other countries around the world.

Provision of these tools and data storage facilities will aid Overseas Development Assistance (ODA) goals such as promoting sustainable global growth and aiding agricultural development. These free tools provide the potential for developing countries to use smart phones to collect data. According to the Financial Times (Jan 26, 2016), 'By 2025 half of sub-Saharan Africa's billion strong population will have internet access, 360m via smartphones according to McKinsey, the consultants.' Contributors will know that any data collected will be stored securely in safety and will contribute to improved data products for their country.

UK analytical laboratories recommend the use of mySoil survey as a data capture tool for collecting georeferenced soil samples because the system would link with the many systems already in place that manage farm level data like muddy boots and gatekeeper.